iCOR - Integrating Health and Safety and Environmental Protection for Triple Bottom Line Compliance

All organisations have to comply with health, safety and environmental (HSE) legislation. However, it's a long, drawn-out process that usually involves trawling through complicated legalese, spreadsheets and sometimes guessing which pieces of legislation apply to an organisation, or what to do about it.

iCOR is the digital audit solution that makes it easy for organisations (in any sector) to navigate and comply with HSE legislation, combining expert knowledge with the genuine desire to help organisations improve their sustainability goals - for people, planet and profit.

A key area of focus is using the power of the law to change the system. We know that sustainability will ultimately be achieved through regulation - it will align with the goals and processes of thousands of businesses into one force for good. iCOR will help to protect the environment, health and well-being and manage risk for organisations by improving competence, awareness, and communication to establish confidence in their compliance status.

Our mission is to make it easy for businesses to harness the law so doing the right thing becomes exciting and, dare we say, enjoyable!

By completing a simple self-audit questionnaire, iCOR will build a custom compliance register with legislation that is directly applicable to organisational activities and will help in understanding what is required in order to ensure and demonstrate compliance - without the requirement for a specialist consultant.

iCOR is designed to provide organisations with confidence in their compliance status, ultimately serving to:

* Being able to demonstrate and evidence compliance against relevant HSE legislation
* Manage and mitigate against the risk of causing pollution or environmental harm
* Meeting the needs and expectations of stakeholders through transparent and robust governance and risk management
* Showing progress towards net-zero, sustainable development and triple-bottom-line sustainability for people, the planet and profit
* Increase education, engagement and collaboration amongst teams to improve environmental performance

Current offerings require expert knowledge of legislation and the time to trawl through hundreds of pieces of legislation or complex questions.

iCOR's innovation is rooted in the intelligent self-audit, using a custom logic engine to only ask the relevant questions, build the legal register and highlight areas of non-conformity in the most succinct and user-friendly way.

The self-led audit will highlight areas of good practice, as well as risks of non-conformity and opportunities for improvement, that enable collaboration across multi-disciplinary Leadership Teams to create remedial actions that track organisation performance against government legislation.